David Kerr Translations

As a business I am concerned about keeping all my inormation and client information secure. The system I have in place is not strong enough to resist cyber attacks. As a result of this I believe specialist knowledge through the cyber security funding would be a great help.